An AI powered data platform to help researchers rapidly identify and evaluate research reagents to investigate and mitigate the effects of COVID-19

The study of a newly emerged virus like Sars-CoV-2 relies on novel research tools and hundreds of suppliers from across the world are striving to make thousands of such products available to researchers. These tools open new opportunities for experiments, but provide a challenge to researchers; how do they efficiently find the reagents they require for their experiments. Especially when purchasing the wrong reagent can waste weeks of research time. CiteAb will build a dedicated search and discovery platform to help solve this urgent need.

We will use our text mining and AI technology to identify the use of Sars-CoV-2/COVID-19 reagents within publications and use it to provide an ongoing stream of data. This cited reagent data will be combined with information from our network of global reagent suppliers to provide a complete overview of available Sars-CoV-2 reagents and how they have been used in published research. We will then build a dedicated Sars-CoV-2/COVID-19 platform to allow researchers to search and evaluate this data.